Manufacturable Extended Gate Array Sensors (MEGA Sensors)

MEGA Sensors will demonstrate an array of organic thin film transistors in a format compatible with biological sensing. Such arrays could be employed for applications in high throughput screening, healthcare and toxicology analysis, lowering costs to end users and speeding up the development cycle through a greater number of parallel measurements. The project makes use of FlexOS, a high performance organic semiconductor technology of NeuDrive Limited that can be coated in large area formats to make arrays of high performance, stable organic thin film transistors operating at low voltages. As part of the project, end users will contribute at the outset towards the device array specification setting and participate in evaluation of the benefits of the technology at the end of the project.